The University of York And Phase Focus Limited

To demonstrate and extend stain-free cell imaging with the microscope, and develop key applications for related biological commercial and academic communities.